Frenrgy EF1

"Two external experts are required:
1. A Patent Attorney to obtain protection on the product in terms of Patent and design rights.
2. A design engineer to produce a final prototype to market quality and production process.
"